A4I - Critical enablers

Agroceutical Products Ltd is developing a reliable UK supply of **galanthamine**, a licensed medicine used to treat symptoms of Alzheimer's disease and found naturally in daffodils. Our main research project, **GalanCEAmine**, uses controlled-environment farming and a new extraction process to increase the amount of this valuable molecule we can obtain from plants grown in Britain.

To scale up responsibly, we must measure galanthamine **accurately and consistently** at every stage of production---from chopped plant material to purified extracts. Today, those measurements are difficult because the samples are complex and suitable reference standards are scarce. Without trustworthy numbers we cannot optimise our process, prove quality to partners, or plan commercial manufacturing.

This A4I project teams Agroceutical with the UK's **National Measurement Laboratory (NML)** to close that gap. Together we will create robust, transferable laboratory methods to quantify galanthamine across all our process steps. The work includes selecting and qualifying reference materials, developing state-of-the-art mass-spectrometry tests, checking recovery and precision in real samples, and writing easy-to-use standard operating procedures. NML will also train our team so the methods can be run in-house and by external quality-control laboratories.

**What this delivers for the UK**

* A metrology-grade toolkit that turns promising lab results into **trusted, decision-ready data**.
* Faster optimisation of a UK-grown, plant-based source of a critical medicine ingredient.
* Stronger foundations for regulatory engagement and future manufacturing in the UK.
* Know-how that can benefit other British SMEs working with complex natural products.